The University of Manchester and Sandon Global Engraving Technology Limited

To develop, embed and exploit expertise in materials science and surface engineering in order to become the commercial centre of excellence for Anilox technology to the print industry.